Ligands on Demand

Current recycling of used nuclear fuel uses the PUREX process; a liquid-liquid extraction process that utilises tri-n-butyl phosphate as a ligand to selectively extract uranium and plutonium. The next generation of recycle processes have been under development for many years and will utilise a new set of ligands that are capable of extracting more elements that are useful for nuclear fuel fabrication (e.g. neptunium, americium, and curium) as well as lanthanides that could be sold into the wider global market. The most promising of these technologies are the GANEX, specifically EURO-GANEX and iSANEX processes. These technologies are reliant on novel amide-based ligands, of which the GANEX process utilises DEHiBA (N,N-di-(ethyl-2-hexyl)isobutyramide) for the extraction of Uranium.

Other ligands of interest include TODGA (N,N,N',N'-tetraoctyl diglycolamide) and DMDOHEMA (N,N'-dimethyl-N,N'-dioctylhexylethoxymalonamide) these are used to extract and then separate the actinides (specifically Am and Cm) from the lanthanides. As the recycling of nuclear fuel has a history of being uneconomic this project aims to optimise the synthesis of these ligands to alleviate some of the cost of this practice.

Small quantities of these ligands are manufactured for R&D activities by specialist chemical synthesis labs, but to prove the viability of an industrial process production needs to be scaled up. This project aims to use flow chemistry in combination with online analysis techniques and optimisation algorithms to efficiently synthesise these ligands. The use of flow chemistry will enable scoping of each reactions parameter space on a small scale using high-throughput experimentation. Following identification of the optimum reaction conditions flow chemistry then allows easier scale-up of the manufacture of these ligands when compared to traditional batch chemistry.

Specifically this project will employ self-optimising flow reactors (with machine learning feedback optimisation) that are installed in the iPRD laboratory at the University of Leeds. The aim is to identify multiple routes to each ligand and determine the best manufacture process by evaluating green and economic metrics. The best processes will be tested at a larger scale using an alfa-lavel plate reactor. The effectiveness of ligands produced will be determined and compared with existing data on separation factors to show that the production route (and product) is viable.

Potential impact
In GREEN we envisage there are potentially Impacts in several domains: the nuclear Sector; the wider Clean Growth Agenda; Government Policy & Strategy; and the Wider Public.

The two major outputs from Green will be Human Capital and Knowledge:

Human Capital: The GREEN CDT will deliver a pipeline of approximately 90 highly skilled entrants to the nuclear sector, with a broad understanding of wider sector challenges (formed through the training element of the programme) and deep subject matter expertise (developed through their research project). As evidenced by our letters of support, our CDT graduates are in high demand by the sector. Indeed, our technical and skills development programme has been co-created with key sector employers, to ensure that it delivers graduates who will meet their future requirements, with the creativity, ambition, and relational skills to think critically & independently and grow as subject matter experts. Our graduates are therefore a primary conduit to delivering impact via outcomes of research projects (generally co-created and co-produced with end users); as intelligent and effective agents of change, through employment in the sector; and strong professional networks.

Knowledge: The research outcomes from GREEN will be disseminated by students as open access peer reviewed publications in appropriate quality titles (with a target of 2 per student, 180 in total) and at respected conferences. Data & codes will be managed & archived for open access in accordance with institutional policies, consistent with UKRI guidelines. We will collaborate with our counterpart CDTs in fission and fusion to deliver a national student conference as a focus for dissemination of research, professional networking, and development of wider peer networks.

There are three major areas where GREEN will provide impact: the nuclear sector; clean growth; Policy and Strategy and Outreach.

the nuclear sector: One of our most significant impacts will be to create the next generation of nuclear research leaders. We will achieve this by carefully matching student experience with user needs.

clean growth - The proposed GREEN CDT, as a provider of highly skilled entrants to the profession, is therefore a critical enabler in supporting delivery of both the Clean Growth agenda, Nuclear Industry Strategy, and Nuclear Sector Deal, as evidenced by the employment rate of our graduates (85% into the sector industry) and the attached letters of support.

Policy and Strategy: The GREEN leadership and supervisory team provide input and expert advice across all UK Governments, and also to the key actors in the nuclear industry (see Track Records, Sections 3.3 & 5.1, CfS). Thus, we are well positioned to inculcate an understanding of the rapidly changing nuclear strategy and policy landscape which will shape their future careers.

Outreach to the wider public: Building on our track record of high quality, and acclaimed activities, delivered in NGN, GREEN will deliver an active programme of public engagement which we will coordinate with activities of other nuclear CDTs. Our training programme provides skills based training in public and media communication, enabling our students to act as effective and authoritative communicators and ambassadors. Examples of such activities delivered during NGN include: The Big Bang Fair, Birmingham 2014 - 2017; British Science Week, 2013 - 2017; ScienceX, Manchester; 2016 - 2018; and The Infinity Festival, Cumbria, 2017.